Alternative approaches for oligonucleotide-based gene silencing

Advances in nucleic acid therapeutics have caused a paradigm change in drug design, shifting the focus from drugging proteins to targeting nucleic acids. With a better knowledge of RNA biology and improvements in nucleic acid chemistry, RNA modulation has become more viable. Antisense oligonucleotides (ASOs) and small interfering RNAs (siRNAs) are amongst the most promising tools for gene silencing. These are now being developed into therapeutics for a broad range of diseases, including metabolic diseases, cancers, neurology, and ophthalmology. ASOs and siRNAs also provide powerful tools for studying genome regulation and mechanisms of disease.

Developments in nucleic acid chemistry have culminated in the recent approval of ASOs and siRNAs in the clinic; however, challenges associated with biodistribution, delivery, cell uptake, and toxicity, limit their efficacy and broader adoption. Whilst further improvements are needed, the chemical evolution of ASOs and siRNAs is inherently limited due to their requirement to be recognised by their cognate proteins (RNAse H or RISC respectively).

Our overarching aim is to develop tools to convert promising emergent nucleic acids that are not compatible with these proteins into potent RNA cutting tools and gene silencing agents. We will investigate attaching synthetic "molecular scissors" to nucleic acids so that they cut target RNA independent of proteins. In a complementary approach, we will determine whether it is possible to recruit an alternative RNA degrading protein by attaching small synthetic tags. If successful, we will expand the arsenal of oligonucleotide-based approaches for RNA manipulation and provide powerful alternatives for gene silencing.